Topics in Local Class Field Theory and its applications

To build new connections and applications of class field theory, for local fields with finite residue field and infinite residue field, with arithmetic of abelian varieties over field.
To study deep problems of class field theory of local fields with imperfect residue field such as lack of induction on degree of abelian extension.